BIM Implementation

Identification of strategic BIM opportunities, leading to the creation of business-specific BIM processes and systems which enable construction projects that can be delivered in accordance with the requirements of level 2 BIM